My research focuses on differential geometry, specifically on the intersection of gauge theory, special holonomy and twistor theory.

It is likely to focus on multivalued solutions of differential equations, singularities, monodromy and twistor theory. With potential applicatons to metrics with exceptional holonomy and gauge theory. Right now I'm looking for multivalued harmonic functions on R^4 and on hyperbolic spaces.